Ultra-Polymer Additive Layer Manufacturing with Soluble Supports for Civil Aerospace End Use

The project aim is to demonstrate **SOLUBLE SUPPORT** technology in additive layer manufacturing for printing Ultra-Polymer parts for civil aerospace end use.